Multi-Channel Feedback for Design

This project will explore and define the requirements for a multi-channel information feedback platform to inform innovative decision making in a large archtectural practice.